Residential on-street Electric Vehicle charging at scale

"The electric car (EV) market is reaching an inflection point, however there is an unsolved barrier to EV adoption. In the UK approximately 43% of households (rising to 85% in some London boroughs) are unable to switch to an EV because they have no off-street parking for charging. Therefore there is no certainty of at-home (predominantly overnight) charging, relied upon by EV users today for 90% of all charging.

**The lack of at-home charging for residents with only access to on- street parking affects up to 11.6 million households in the UK alone. This will severely limit the scope for future implementation of government policy to encourage the uptake of EVs.**

**Urban Electric solves the problem of residential on-street charging by introducing a unique retractable pavement charging bollard that provides discreet, affordable, residential on-street ""smart grid"" ready charging at scale, the first company to do so.**"